Alleviating Bed Blocking

This project will test and validate an innovative visualisation tool designed to guide patients and families on the home adaptations needed to support their safe discharge and continued well being at home. It will also reduce the need for in person contact likely to exacerbate the spread of the Coronavirus.

It aims to alleviate the current bed blocking crisis which cost the Government a staggering £587m between 12 June 2017 and the last December 19 poll.